Confronting Canonicity And Promoting Diversity: Gender And Contemporary Concert Programming

"The project aims to challenge the gender inequality of classical-music concert programming and
investigate the frequent tokenism and convenience programming (where the same few women appear
in concert programmes), which is leading to the canonisation of a handful of women composers that
ignores the vast collection of women's music that exists beyond the few in circulation."
Clara Schumann, Fanny Mendelssohn, Hildegard von Bingen. All prolific female composers
who are thankfully beginning to appear more frequently on classical music programmes - a
welcome change from the overwhelming number of performances of the male heavyweights
of the classical canon. The significant inclusion of women composers in classical music
programming is long overdue. There is a general sense of the cognizance of needing to
diversify performances; which very easily slips into the realm of tokenism and canonisation
of a select handful of female composers, such as those mentioned above, while ignoring the
vast majority of contributions women have made to composition over the years. While it is
uplifting to see a concert showcasing the delights of Barbara Strozzi, it is often the case that
programming such as this would be one performance, shoe-horned into a season of more
traditional programming where there is nary a female composer in sight. We then have the
issue of the non-Barbara Strozzi's; the women composers who have not had the boon of
being associated with male composers who are already cemented in the western canon.
This paper will explore two key areas: the need for female composers to be included
in a less tokenistic fashion in classical programming, and for the inclusion of a variety of
women composers rather than a select few. Using this research as a foundation, this project
will put forward strategies that organisations and ensembles can use to ensure a diverse
programme of women composers. Three case studies will be created, working with
ambassadors of the Donne Foundation, to explore good practice in programming diverse
and gender equal concert programmes. What cannot be underestimated is the impact this
research will have on the cultural sector in general, as it will provide strategies that
organisations can use to address their own gender imbalance when programming concert
seasons. It will also provide a basis for future research on avoiding tokenism and general
diversity in classical music performance.
This research will consist of two primary methods: an exploration of issues relating to
the topic based on texts and analysis of previous related projects, and case studies of
ensembles to create practical strategies to address gender balance in classical music
programming. As discovered in Donne's analysis of a 2020/21 concert season, this research
is sorely needed and overdue; works by women were included in only 11.45% of concerts
performed worldwide. A full enquiry must be made to explore the reasoning and historical
precedent that contribute to this gender imbalance, which can then inform, in collaboration
with ensembles committed to inclusive programming, strategies to move away from this
misogynistic model.
Draft structure
i) Introduction (2,000 words)
ii) Changing attitudes to performing women's music (15,000 wor